Towards non-invasive, personalised diagnosis and assessment of stenosis

Aortic valve stenosis (AVS) and peripheral arterial disease (PAD) are complex and serious conditions, often challenging to detect in asymptomatic cases, resulting in delayed
intervention. Understanding how the diseases impact pulse wave (PW) morphology, could
improve early detection. To facilitate this understanding, this study created a PW database
of 16,038 virtual subjects representing a real population of individuals aged 50 to 75 years
(in 5-year intervals) under normal physiological conditions, and with varying degrees of
AVS. All subjects were simulated using a closed-loop one-dimensional/zero-dimensional
blood flow model of the entire cardiovascular system, which incorporates a state-of-the-art
four-chamber heart model capable of simulating different levels of AVS by reducing the
orifice area of the aortic valve. A full systematic review on previous computational attempts
of non-invasive PAD diagnosis as well as preliminary simulations of the disease in the
femoral artery have been conducted. Notably in the AVS database, even in cases below
clinical significance, distinct features in PW morphology were observed, including changes
in aortic flow waveform morphology, peak values, reverse flow, and pulse onset. These
changes were amplified throughout the arterial network, suggesting that the dataset could
be used as a proof of concept for early AVS detection from peripheral PWs acquired using
non-invasive at-home devices. While the PAD review found that the use of fluid dynamics in
the domain was scarce and offered limited clinical transferability, AI attempts were also seen
to lack heterogeneity in model exploration and only one study saw clinical use. In the future,
we aim to extensively validate the work done so far, enabling its extension and correctness.